PRiME: Power-efficient, Reliable, Many-core Embedded systems

The microprocessor is one of the most significant scientific inventions of the 20th century, with over 10 billion processors sold in 2011, and forecasts predict over 40 billion processors will be sold by 2020. The global market is worth over 20 billion euro with annual growth rates of 14%. Microprocessors and computing systems have tremendous positive impact on everyday life, from the internet to consumer electronics, transportation, healthcare and manufacturing. In the future, embedded computing systems - many of which will be low-power mobile devices - will be amongst the most powerful tools for tackling global economic and societal challenges. Continuing advances in microprocessor and embedded system design are the key to achieving this. Computing systems, however, are facing a once-in-a-generation technical challenge: the relentless increase in processor speed to improve performance of the past 50 years has come to an end. As a result, computing systems are being forced to switch from a focus on performance-centric serial computation to energy-efficient parallel computation. This switch is driven by the higher energy-efficiency of using many slower parallel processor cores instead of a single high-speed one. This switch has attracted worldwide attention and the term "multi-core", and subsequently "many-core" came into widespread use to generally describe the vision of computing systems with 100s of processor cores. Today this is one of the most dynamic areas of computer science and electronics because of its huge potential commercial and academic impact. We already see processors with many-cores in high performance and cloud computing, examples are the Cisco 188-core Metro, Intel 80-core Terascale, and IBM 64-core Cyclops chips. While mobile and embedded devices are starting to emerge with dual- and quad-cores, such as the ARM Cortex-A7, these are only embryonic examples and we are yet to see the future of high performance mobile and embedded systems featuring many-core processors. The ability of these systems to compute, communicate, and respond to the real-world will transform how we work, do business, shop, travel, and care for ourselves, ultimately transforming our daily lives and shaping the emergence of a new digital society for the 21st century. We envisage the tremendous prospect of entirely new forms of high-performance embedded systems to complement, enhance and in some cases supersede existing systems in a wide range of applications such as telecommunications, consumer electronics, transport and medical systems, where energy and reliability are central.

Many-core technology has been viewed as a way to improve performance at the processor level, but its profound implications on the energy efficiency and reliability of future embedded systems with 100s or 1000s of cores has not been studied in depth. Our vision is to enable the sustainability of many-core scaling by preventing the uncontrolled increase in energy consumption and unreliability through a step change in holistic design methods and cross-layer system optimisation. Delivering this science is the core research objective of PRiME. In more detail, it seeks to establish the new science and engineering that is needed to design future high-performance, energy-efficient and reliable embedded systems with many-core processors. To this end, it brings together four groups with world-leading expertise in the complementary areas of low-power, highly-parallel, reconfigurable and dependable computing and verified software design. Four internationally renowned experts will also contribute to PRiME as Visiting Researchers: J. Henkel, Karlsruhe Uni., embedded systems, V. Betz, Uni. Toronto, FPGA/CAD, M. Kaaniche, LASS-CNRS, dependability, and T. Roscoe, ETH-Zurich, operating systems.

Potential impact
The UK electronics industry is worth £23 billion a year and is the fifth largest in the world. Within embedded systems, the UK is the world-leader, thanks to the presence of ARM and Imagination, both partners in this grant. However, this position is constantly under threat from the encroachment of non-embedded architecture leaders, who are primarily US-based. Architectures, software methods and tools, and highly-skilled scientists and engineers that will enable the design of future high-performance many-core embedded systems will be a huge part of future value and wealth creation. Electronics and software have a tremendous impact on life, from the internet to consumer electronics, healthcare and transportation. Embedded systems - many of which will be low-power mobile devices - will be one of the future's most powerful tools for tacking the world's societal challenges.

Specifically, this Programme (called PRiME) will:

- Produce novel technologies and demonstrators that will contribute to future wealth creation in showcasing the use of many-core processor systems in low-power and mobile devices. The UK is home to world-leading microprocessor and multimedia core providers (e.g. ARM and Imagination) at the heart of embedded systems, as well as software and systems companies (e.g. Microsoft Research, Freescale and Altera). This research is essential in enabling these industrial collaborators to compete in the future many-core market, and their collaboration with PRiME will provide commercial exploitation and facilitate knowledge transfer. Our collaborating partners will benefit from access to the leading researchers in this new area, the ability to shape the research, internships for researchers and PhD students, secondments in both directions between industry and academia, and the ability to demonstrate and evaluate the work in scenarios that closely align with their applications of interest.

- Develop the next generation of researchers and leaders by exposing investigators, research fellows and PhD students to a highly stimulating environment, in which research is expected to be both world-leading in terms of academic quality and also have industrial relevance. We will run an internship programme for the researchers to visit the collaborating visiting researchers' groups, to gain awareness of the international context of the research, and form links. The commercial sector will be impacted by the availability of highly qualified personnel. The universities of some of the investigators are members of the UK Electronics Skills Foundation, which promotes electronics and its value to society and the economy. PRiME will provide an excellent route to expose the next generation of young electronic engineers to PRiME's research challenges, findings and applications through activities and seminars.

- Deliver advances in knowledge of direct relevance to those involved, in understanding the design and implementation of energy-efficient and dependable embedded systems with many-core processors. These advances will be reflected in new concepts and theories, run-time management techniques and computing platforms. Our research results will be disseminated through high impact publications, organization of workshops, and giving invited talks at major international conferences. We will make available the tools, technology demonstrators and benchmarks developed to encourage usage and comparison among researchers worldwide. We will establish an annual UK Many-Core Symposium, showcasing our results and connecting with UK research groups working in the field.

- Inform the general public and policy makers in the demonstration of new technologies that showcase the latest developments in engineering and science. The general public will benefit from demonstrations showcasing the capabilities of future mobile devices. All partner Universities have mechanisms and experience in ensuring public engagemen